A personal, portable, air sterilisation respirator

There is a pressing need to help the public resume some form of normality. Balancing economic and health needs in the period between coming out of lockdown and having a vaccine for mass immunisation is necessary. Doing this safely and responsibly is hard when little is known for sure about the virus. Doing it for an unknown but extended period is even harder.

This 6 month project will confirm the key requirements for a reusable, personal, portable air sterilising respirator. The work will confirm the parameters for something near the size of a 500ml water bottle with a few hours use before recharging.

By designing it for personal use it is applicable across the whole of society and all industrial sectors.

The need for washing hands, not touching faces, no handshaking and surface cleaning will remain.

The respirator will consist of a good fitting mask connected to a steriliser unit and a power pack. The unit is portable as only limited volumes of air need to be sterilised

The work would enable a separately-supported programme to have product available to the public in a few months.

Mass produced \[smaller, cheaper but still as effective\] respirators could start to be available soon after. The vision is for a safe and easily usable consumer product.

Sterilising the mask and unit is expected to be using readily available equipment and familiar processes similar to sterilising a baby's bottle ie with a soak in sterilising solution.

Once established the concept can lead to different versions for different uses. If used in the workplace, healthcare workers may need different features than public transport workers. However, this project is aimed at a consumer level device for maximum economic and social impact.